Development of smart Functional ANtimicrobial Coating (FANCy)

The aim of this project is to develop advanced antimicrobial coatings to control and prevent biofilm formation, which costs the UK economy tens of billion pounds per annum in damage. The project is led by the global market leader in speciality chemicals, Croda, in collaboration with SME, Scanwel, and the University of Liverpool who provide advanced characterisation tools to help optimise the technology and enable its translation to a number of market sectors.